Molecular interactions between the transcriptional machinery of influenza virus and the host cell

The aim of our research is to understand how influenza virus, a major public health threat that can cause devastating pandemics, replicates in the human body. This is critical for the development of drugs and vaccines to prevent future pandemics.

The life cycle of the influenza virus begins when individual virus particles enter the cell lining of the respiratory tract in the human body. Inside the cells the genetic material of the virus is copied by a viral enzyme, the RNA polymerase. The new copies of the genetic information are then used to build new virus particles which are released from the cells to complete the life cycle.

The principal focus of our studies is to understand how the RNA polymerase is synthesized, transported and assembled in cells and which cellular components interact with it to regulate its activity. We have already discovered several of these interacting factors and now we are working to gain a more detailed understanding of the effects that these interactions have on viral replication and on the host cell. We are hoping that a better understanding of these processes will lead to the design of specific antiviral drugs that inhibit the RNA polymerase and thus viral replication.

Technical abstract
The principal aim of the proposed research is to determine the molecular interactions between the influenza virus transcriptional machinery and the host cell and to evaluate the functional significance of these interactions during the viral life cycle. The viral RNA-dependent RNA polymerase transcribes the influenza virus vRNA genome into mRNA, and replicates it via a complementary cRNA intermediate. Although it is known that these processes take place in the nucleus of infected cells, the regulation of synthesis of these RNA products during the viral life cycle remains poorly understood. There is emerging evidence that the viral RNA polymerase functions as a pathogenicity factor, plays a role in host range restriction, and may mediate the adaptation of avian influenza viruses to mammalian hosts. These findings suggest that the activity of the viral RNA polymerase in vivo is regulated by factors specific to the host. In studies supported by my current MRC fellowship we have identified numerous cellular components that interact with the viral RNA polymerase, e.g., chaperones, import factors, and the host RNA polymerase II machinery. The key objectives of this proposal are to determine the role of these host factors and to search for others that may interact with the viral transcriptional machinery. Specifically, we aim to identify host proteins which play a role in polymerase protein folding, nuclear transport, assembly, transcriptional and replicative activity, as well as in viral RNA processing and viral mRNP assembly, transport, and translation. We are also interested in identifying and characterizing host factors that determine species specificity and pathogenicity of influenza viruses. In order to address these complex questions, we will use a combination of biochemical, proteomics and bio-imaging techniques. These studies are expected to lead to a better understanding of transmissibility of avian influenza viruses to humans, and could also help determine when an avian strain has the potential to cause an influenza pandemic in humans. Although the principal aim of this project is to further our knowledge in primary influenza research, it is also medically relevant. The RNA polymerase contains several active sites and therefore represents an ideal target for interfering with the replication cycle of the virus. Understanding of the molecular details of the interaction between the viral RNA polymerase complex and the host could lead to new ways of interfering with the activity of the viral polymerase by providing a strategy for rational drug design.